IVHM-EVOLVE - Ecosystem of Intelligent Self-Organising Sensor Nodes for Helicopter Health Monitoring

The EVOLVE project will result in continued evolution of existing IVHM by creating an environment in which monitoring systems can learn and adapt to the health of the components being monitored, and will also contribute to reduced cost and installation impact, whilst extending the reach of IVHM to previously-inaccessible components. The aim is to move IVHM into a new era, where on-board monitoring systems begin to think and respond more like humans – to take the right action, at the right time, and in the right area.
This project will advance the core technologies required to create competitive advantage for the UK IVHM Supply Chain and provide a clear differentiator for future UK helicopter sales. Use of intelligent, self-organising, sensor nodes which can adapt and prioritise the system around the current health of the aircraft – focussing acquisition & processing where anomalies exist, as well as tuning data rates and feature extraction algorithms – will significantly enhance the effectiveness and reliability of health monitoring techniques. The resulting diagnostics will permit enhanced decision-making, enabling meaningful and timely maintenance actions.